Real-time simulation and control system development for Extremely Large telescopes

This project will engage in the development and testing of an ELT-scale
real-time adaptive optics (AO) control system and simulation facility, building
on existing tools. The student will use the novel Xeon Phi technology to
develop algorithms well suited for hardware acceleration allowing the
necessary rates for ELT operation to be reached. High fidelity modelling
tools will be developed and used to test real-time control system
capabilities and to explore the extensive AO performance parameter space.
This is crucial for realising the full potential of these AO systems,
enabling important scientific investigations to be made in areas such as
cosmology, string theory, star and galaxy formation and the study of
extra-solar planets.